GRADUATE

Quantum enabled Gravity Gradiometry, the measurement of the rate of spatial change of the earth's gravity field, offers significant performance improvements over conventional gravimetry including much better signal to noise ratios (by cancelling out vibrations) and a method better suited to producing geodesy -- gravity maps.

The GRADUATE project (gravity gradiometry for end user trials) aims to shrink and ruggedize the apparatus, realising appropriate SWAP (size, weight and power) to produce field deployable technology. Bandwidth improvements will allow for application as a survey tool in moving vehicles, the spatial resolution of measurements being dependant on the bandwidth. This is a particular consideration in airborne survey tools.

The team assembled for the GRADUATE project to deliver a commercially feasible quantum gravity gradiometry tool Project lead CPI-TMD will bring their vacuum and sub-system integration capabilities as well as a strong commercial drive from their network of potential end users. M Squared are photonics and quantum technology solutions providers, who in 2017 made the UK's first commercial cold-atom gravity measurement and have continued to invest in maturing the technology. The University of Strathclyde quantum group are rated world class, and with an established record of collaborating closely with both industrial partners underpin this project with exceptional capability in the physics of innovative quantum devices.